Birmingham City University and Hadley Group Holdings Limited KTP 24_25 R4

To embed competences in a multinational steel sections business in system integration, RDBMS implementation, and AI/ML modelling for future proofing profitability and sustainability, and achieving zero defects.